Generating economic rare earth element deposits through hydrothermal fluid-rock interactions.

This project examines the effects of fluid-rock reactions and the impact of host rock composition on economically important hydrothermal rare earth mineralisation using a multi-disciplinary petrology and experimental approach.